The role of data ethics interventions in practice

The main aim of this project is to understand the role of data and AI ethics interventions in practice. A now canonical idea in literature about responsible data and AI practices is that the emergence of ethical guidelines, outlining the need to follow 'principles' such as transparency, accountability, fairness and justice, fail in practice due to lack of clarity about mechanisms for achieving these goals in organisational settings.

Pursuing the same agenda, the last several years have seen a surge of interest in interventions and approaches to support their implementation in practice, particularly aiming to support fragmented but interdependent decision-makers across the AI lifecycle. These include ethics frameworks and trainings, internal and external audits, toolkits dedicated to specific ethical principles like fairness and explainability, governance structures like committees, and more.

While there is an increasing uptake of such approaches, an emerging challenge is that there has thus far been limited investigation of how such approaches are used in practice, how far they achieve the goals set out for them, and how to ensure they are applied in contextually appropriate ways. Investigating openly available tools used across diverse contexts will lead to a better understanding of their limitations in practice and how to adapt tools and their implementation to real-world contexts. It will also support in understanding the wider realities of decision-making across data and AI lifecycles. Such research is timely in answering calls for 'best practice' and generation of standards for better ethical practice - and tackling accusations related to 'ethics-washing'.

Based on an initial period of study, some key research objectives are:
- To understand the current role and limitations of data ethics frameworks when implemented in practice
- To propose and test recommendations for data ethics frameworks based on empirical evidence and participatory research
- To identify and represent the roles and limitations of different types of data and AI ethics interventions within the AI lifecycle

To achieve these objectives I will: use qualitative research approaches to investigate the application of a single data ethics framework; undertake participatory research to develop and test recommendations for update to the wider landscape of frameworks based on these empirical findings; investigate existing repositories of data ethics and responsible AI interventions to generate an open database and analyses of the role these play in the AI lifecycle. The expected novel contributions are: a taxonomy for the practical applications of ethics frameworks, establishing their roles and limitations; propositions for redesign of ethics frameworks building from co-design and empirical research, adding to literature on evaluation and participatory design of ethics approaches; a database designed to support analysis of ethics interventions and for selection of ethics approaches by organisations.

This PhD is relevant to the following EPSRC research area(s): Information and Computer sciences. Particularly, the research focuses on HCI and the Information and Communication Technologies theme.